Archipelago - Power Drop

Archipelago Technology Group’s Power Drop Technology is a new means of depositing
liquids in which the deposition rate is significantly higher than other means of droplet ejection
such as inkjet. The technology will also have applications for jetting viscous fluids.
Inkjet technologies have been extremely successful for high resolution colour imaging in
applications such as graphic arts. However, these technologies have been developed precisely
for ejecting the small volumes (sub 100pl) and low viscosity (sub 10mPas) materials required
by imaging applications. There is now increasing demand for inkjet technologies to be
applied to an expanding range of applications; however, in many of these new applications,
inkjet cannot deliver the required materials at the required deposition rates. Moreover, inkjet
is not scalable, and so is not easily adapted to deliver the performance required.
Power Drop will enable jetting of liquids at higher deposition rates than inkjet technologies.
It will also be capable of jetting viscous liquids. Applications include:
• ejecting paint for the decoration of objects at large scale (for example buildings,
aeroplanes, trains).
• civil engineering applications for deposition of materials such as concrete for
decoration or structure creation.
• deposition for digital manufacture where current technologies cannot eject the volume
of material required in a reasonable time (for example for texturing decorative laminates, or
for making larger components of metal, plastic, glass).
• textiles, where inkjet struggles to eject the volume of material required.